University of East Anglia and College of Policing Limited

To embed knowledge and capability in order to develop, implement and evaluate wellbeing support services for the police officers and staff in England and Wales, adhering to the principles of evidence-based practice.